Probing the electrical and thermal performance of sodium-ion batteries for electric vehicles and energy storage

Sodium-ion (Na-ion) batteries have gained huge attention over the last two years as a viable alternative technology
to Li-ion batteries for both EV and battery energy storage system (BESS) applications. Notably, the world's largest battery manufacturer CATL has announced their intent to commercialize Na-ion batteries by 2024 and in 2022
Reliance Industries acquired the UK based Na-ion battery developer Faradion. Furthermore, in the last 12 months
some Chinese automotive OEMs have introduced Na-ion batteries on their new EV models. Na-ion batteries are
advantageous as they use less critical raw materials, are lower cost and show enhanced safety compared to Li-ion
batteries.
This project aims to gain understanding on how Na-ion batteries behave both electrically and thermally for both
BESS and EV use cases
Although the benefits of Na-ion batteries are clear as the technology is in its early stages of deployment and most
existing data is from an academic materials development context will little or no application-based data available.
Therefore, parameters that are important to application performance such as: power capability, operating
temperature window, thermal response and lifetime for specific use case are not available.